An investigation into the role of DOCK8 in adaptive immunity

The aim of this project is to understand the role of a novel protein called DOCK8 in the development of immunity to infections. The normal immune response to a vaccine or infection depends on the formation and co-ordinated movement of white blood cells, but we have found that these processes are disrupted when DOCK8 is deficient. In particular, we have found that DOCK8 is required for the survival of the while blood cells that are being selected as part of an antibody response. Our study aims to discover how DOCK8 has such a specific effect on the immune response to vaccines and if these effects may generalized to other processes. The work will help to identify the biological processes underlying the response to vaccines and infections. This is potentially important for the control of human disease, and DOCK8 itself is a potential target for drugs that could suppress the human immune response during inflammation or transplant rejection. Our results from this project will be communicated to the public through Oxford University, websites and other media.

Technical abstract
The aim of this project is to study a previously uncharacterised guanine nucleotide exchange factor called DOCK8, which is required for sustaining antibody maturation during an immune response but is not limiting during the early response. Access to two DOCK8 mutant mice has enabled us to show that this protein has an essential role in the selection of high affinity IgG+ B cells in germinal centres and in the normal formation of the B cell synapse during the recognition of membrane-bound antigens. This application seeks to address the mechanistic questions that arise from these discoveries and several other observations using the animal models. In particular, we will address the hypothesis that DOCK8 deficient B cells fail during selection in the germinal centre because of an inability to interact and obtain survival factors from FDCs displaying antigen. We will investigate the role of DOCK8 in T cells; and we will explore the discovery that DOCK8 deficient immature B cells exhibit exaggerated negative selection of by self-antigen. It is possible that this will reveal common mechanisms underlying B cell selection during in the bone marrow and during affinity maturation. We will use transgenic models, a variety of immunological assays, intravital and in vitro microscopy of cells and protein biochemistry to establish the mechanisms of DOCK8?s actions. DOCK8 is likely to be important in antibody maturation during vaccination, chronic infection and autoimmunity; and it is a potential target for treatment of autoimmune disease and transplant rejection.